Thermal Doors

Evaluation of energy efficient materials used with the construction of entrance door sets, to formulate best practice in accordance with EU, Government, and Building Regulations. This will also form the basis for future product development and manufacture to maximise energy efficiency within the home. This will impact on New Build, Social Housing and the Home Improvement Markets.